Creative Economy Engagement Fellowships in Heritage

"The project will support fellowships that aim to support:
To support the career development of talented early career researchers and nurture future leaders

To support the broader skills development of high-calibre recent doctoral graduates or early career post-doctoral researchers in the art and humanities, particularly in relation to working with creative economy partners to support the wider impact of research.

To support projects which will contribute to the Creative Economy

To support research which is cross-disciplinary, collaborative and innovation-orientated.

Potential impact
See case for support